Understanding the Cel: Vulnerability, Violence and In(ter)vention

This project aims to transform awareness and understanding of the "Incel' community (Involuntary Celibates), and the contexts in which susceptible young men are indoctrinated into misogynistic extremism and in some cases, mass murder. Creative research methods are core to the approach due to the research team's experience of using these methods with disenfranchised communities (e.g. Incels and neurodivergent groups) as well as the practices of Incels, which employ digital art-making within the processes of indoctrination. Working in collaboration with both counter-terrorism command and Prevent programming with the Metropolitan Police (MET) and Police Scotland, the project builds on the research team's previous experiences, using interdisciplinary and creative methods to develop training for professionals working in the contexts of education, health, social care and the criminal justice system. Through the development of an expert interdisciplinary network, novel methods, and a socially engaged approach, the project's preventative orientation seeks to save the lives of potential victims as well as perpetrators. This will be achieved through the development of new knowledge about the culture of Incels, the identities and experiences of this complex community and the factors contributing to the risk of extreme violence and hate crimes. In partnership with the Met and Police Scotland we will develop (i) training and resources to be used in identifying and working with Incel members; (ii) establish and consult with an expert interdisciplinary network towards a preventative programme; (iii) communicate new knowledge to enhance public awareness and understanding through creative media and publications.